Endomicroscope tip design for sub-micorn resolution multi-colour fluorescene in vivo and in situ clinical imaging

Endomicroscope tip design for sub-micorn resolution multi-colour fluorescene in vivo and in situ clinical imaging